Flow Control using Tailored Permeable Surfaces

Porous permeable surfaces are found to have some very interesting effects on turbulent boundary layer and wake flows. As part of this project, in collaboration with some world-leading academics in the UK and US, and aircraft manufacturers, we aim to gain a more fundamental understanding of he physics involved in flow and porous media interaction and develop bespoke porous materials for specific aerodynamic applications, including laminar flight, low noise aerofoil, etc. As part of this project advanced aerodynamic and aeroacoustic experiments will be carried out, using several wind tunnels, including the state-of-the-art acoustic wind tunnel facility at the University of Bristol.